Loughborough University & Trelleborg Retford Limited

To deliver a novel, lightweight, hybrid polymeric-ceramic coating technology for use on a range of structures. To develop a coating which will give these structures a tailored electromagnetic signature which is invisible to S band radar.